Thermal-Hydraulics measurement and sensing techniques for Nuclear Applications

The emerging new generation of nuclear reactors, small and advanced modular reactors (SMR/AMR), promise a flexible and cost-efficient option for propelling a significant portion of future carbon-free energy production in the UK. These systems will require new materials, coolant compositions and operating regimes, all of which need to be well understood before these new systems may be deployed. Therefore, the Nuclear Innovation and Research Advisory Board (NIRAB) has recommended the UK government to construct a National Thermal-Hydraulics Facility (NTHF).
The Welsh Government Ser Cymru funding scheme aims to grow the research base in Wales by recruiting internationally leading researchers and group. Through this scheme BU has been awarded £6.5m to establish the Nuclear Future Institute (NFI) under Prof Bill Lee. One of the focal research themes of a new group is nuclear reactor design and thermal-hydraulics. Dr Marcus Dahlfors leads the work on understanding the operating characteristics of reactors and in spring 2020 won a £330k grant to establish a pilot Thermal-Hydraulics Open-access Research (THOR) facility as a precursor to the first national research facility in Wales - the UK National Thermal-Hydraulics Facility.
Menai Science Park (M-SParc) on Anglesey, North Wales, has emerged as the primary candidate site for the NTHF, and this is also where THOR is being developed, envisioned as a supporting facility for instrumentation, techniques and methods in advance of the NTHF. SMR concepts represent near to market systems based on existing light water reactor technology. For AMRs, novel cooling and fuel approaches have been proposed to provide further improvements in safety and fuel utilisation, but with advances demanding a higher burden of proof. The THOR facility therefore takes the approach of initially developing a moderate pressure water loop to support SMR related Thermal-Hydraulics (T/H) research and development initially, with the option for expansion into a general NFI T/H laboratory that will cater for advanced high-pressure SMR as well as AMR loops when opportune. The NFI is currently competing with the £2M Thermal-Hydraulics Upgraded and Enhanced Research (THUNDER) bid for the National Nuclear User Facility (NNUF) Phase 2a grant, which is to be announced in early 2021. Our explicit aim with the existing and proposed projects is to provide necessary up-skilling within the region and to generally boost UK SMR and AMR technology development to tackle carbon emissions.

Potential impact
It cannot be overstated how important reducing CO2 emissions are in both electricity production for homes and industry but also in reducing road pollution by replacing petrol/diesel cars with electric cars in the next 20 years. These ambitions will require a large growth in electricity production from low carbon sources that are both reliable and secure and must include nuclear power in this energy mix. Such a future will empower the vision of a prosperous, secure nation with clean energy. To do this the UK needs more than 100 PhD level people per year to enter the nuclear industry. This CDT will impact this vision by producing 70, or more, both highly and broadly trained scientists and engineers, in nuclear power technologies, capable of leading the UK new build and decommissioning programmes for future decades. These students will have experience of international nuclear facilities e.g. ANSTO, ICN Pitesti, Oak Ridge, Mol, as well as a UK wide perspective that covers aspects of nuclear from its history, economics, policy, safety and regulation together with the technical understanding of reactor physics, thermal hydraulics, materials, fuel cycle, waste and decommissioning and new reactor designs. These individuals will have the skill set to lead the industry forward and make the UK competitive in a global new build market worth an estimated £1.2tn. Equally important is reducing the costs of future UK projects e.g. Wylfa, Sizewell C by 30%, to allow the industry and new build programme to grow, which will be worth £75bn domestically and employ tens of thousands per project.

We will deliver a series of bespoke training courses, including on-line e-learning courses, in Nuclear Fuel Cycle, Waste and Decommissioning; Policy and Regulation; Nuclear Safety Management; Materials for Reactor Systems, Innovation in Nuclear Technology; Reactor Operation and Design and Responsible Research. These courses can be used more widely than just the CDT educating students in other CDTs with a need for nuclear skills, other university courses related to nuclear energy and possibly for industry as continual professional development courses and will impact the proposed Level 8 Apprenticeship schemes the nuclear industry are pursuing to fill the high level skills gap.

The CDT will deliver world-class research in a broad field of nuclear disciplines and disseminate this work through outreach to the public and media, international conferences, published journal articles and conference proceedings. It will produce patents where appropriate and deliver impact through start-up companies, aided by Imperial Innovations, who have a track record of turning research ideas into real solutions. By working and listening to industry, and through the close relationships supervisory staff have with industrial counterparts, we can deliver projects that directly impact on the business of the sponsors and their research strategies. There is already a track record of this in the current CDT in both fission and fusion fields. For example there is a student (Richard Pearson) helping Tokamak Energy engage with new technologies as part of his PhD in the ICO CDT and as a result Tokamak Energy are offering the new CDT up to 5 studentships.

Another impact we expect is an increasing number of female students in the CDT who will impact the industry as future leaders to help the nuclear sector reach its target of 40% by 2030.
The last major impact of the CDT will be in its broadening scope from the previous CDT. The nuclear industry needs to embrace innovation in areas such as big data analytics and robotics to help it meet its cost reduction targets and the CDT will help the industry engage with these areas e.g. through the Bristol robotics hub or Big Data Institute at Imperial.

All this will be delivered at a remarkable value to both government and the industry with direct funding from industry matching the levels of investment from EPSRC.